UK-India/Africa Joint Centre for Tropical Livestock Genetics and Health

Technical abstract
The aim is to establish the UK-India/Africa Joint Centre for Tropical Livestock Genetics and Health. The Joint Centre will involve scientists from both the International Livestock Research Institute (ILRI) new global livestock genetics program (LiveGene) and the Biosciences eastern and central Africa (BecA)-ILRI Hub, with the emerging science base at the National Institute of Animal Biotechnology (NIAB), and staff of The Roslin Institute, the UK’s leading farm animal genetics Institute. To initiate the Joint Centre, this award will enable joint research projects with input from each of the three institutions, initially focussing on the use of genetic information to improve the health and productivity of farmed animals in tropical climates. Award objectives: to support joint PhD studentships addressing livestock disease; to establish the platform for a sustainable long-term research-base between the three institutions.